RLD Innovation Voucher

Development and implementation of information processes and systems to serve construction projects that are delivered using Building Information Modelling platforms. The impact of this to our business will be growth and improved efficiency.